The retrogenesis of self: Applying the acquisition of self in childhood to understand and address the deterioration of selfhood in dementia.

The retrogenesis of self: Applying the acquisition of self in childhood to understand and address the deterioration of selfhood in dementia